Food Security and Health for East Africa

This "Food Security and Health for East Africa" GCRF GRTA proposal focuses on breaking the current vicious circle of poor sustenance and poor human health by tackling food security and health challenges as a single highly connected developmental issue. The context of our proposal is the interrelationship between people and their environments seen through the lenses of food security and health, with the specific objectives of:

(i) improving the availability of staple food by producing new climate resilient and disease resistant potato varieties that can be grown in East Africa;

(ii) reducing the incidence of human Schistosomiasis by using prawns (Macrobrachium Rosenbergii) to disrupt the infection cycle; and

(iii) increasing diagnostic accuracy of tuberculosis (TB) and Chronic Obstructive Pulmonary Diseases including improving antibiotic stewardship in the treatment of these diseases. Nutrition boosts immunity making nourished people less susceptible to infection, and if infected, they have better treatment outcomes.

Potential impact
The "Food Security and Health for East Africa" transdisciplinary proposal focuses on breaking the current vicious circle of poor sustenance and poor human health by tackling food security and health challenges as a single highly connected developmental challenge. In Kenya, the retail value of annual potato production is £390M and the potato value chain directly or indirectly employs 2.7M people. The cost of schistosomiasis in terms of Disability Adjusted Life Years (DALY) for Uganda, Tanzania, Malawi and Kenya, combined, in 2017 was over 539 DALYS per 100,000 people (a DALY represents the loss of the equivalent of one year of full health). Tuberculosis (TB) and Chronic Obstructive Pulmonary Diseases (COPD) claim >3 million lives per year, with over 90% in LMICS (WHO 2016, 2018). The treatment and care costs average 133 USD and 2,804 USD, respectively, for drug-sensitive and resistant TB, and approx. 6,246 USD/patient/year for COPD.
Our proposal is underpinned by innovative and excellent research in new potato varieties, revolutionary parasite-vector 'biocontrol', and novel diagnostics to identify and treat diseases. It builds on prior GCRF funding jointly developed with our in-country partners: industry, higher education, government and health departments. Crucially, it involves the engagement of and direct benefit to affected communities: farmers and families, fisher men and women, residents around the lake, patients and their families.
To enhance food security via potato agriculture in Kenya and Malawi, we will work with the James Hutton Institute; the Masinde Muliro University of Science and Technology (MMUST), Kenya; the Department of Agricultural Research Services of the Malawi Government (DARS); the International Potato Centre (CIP, Nairobi and Blantyre); and the International Institute of Tropical Agriculture (with presence in Kenya and Malawi). To ensure excellent research translation with maximum impact, our work will also be co-supported by engaging with multi-actor stakeholders, including the Syngenta Foundation (which works with partners in developing countries and emerging markets), James Hutton Limited (who supply plant breeding services to some of the largest names in global consumables), the Kenya Plant Health Inspectorate Service (KEPHIS who inspect National Performance Trials), and the National Potato Council of Kenya and many associated farmer cooperatives.
Reducing the incidence of human schistosomiasis through biocontrol will be developed in Tanzania, Kenya and Uganda, working with the Lake Victoria Fisheries Organisation (LVFO, a specialised institution of the East African Community (EAC)), Kenya Marine and Fisheries Institute (KMFRI) which also has an aquaculture-development mandate, the National Institute of Medical Research in Tanzania, the Uganda National Fisheries Resources Research Institute (NaFiRRI, a public National Agricultural Research Institute), and the Vector Control Division for the Uganda Ministry of Health. To maintain our competitive edge, we will work with the Great British Prawn Company (a prawn farming leader using cutting-edge land-based Recirculating Aquaculture Systems technology) and will explore opportunities for community industry with the African Lakes Company (a Scottish company making investments in growth stage companies in Africa).
To tackle TB and COPD diagnostic challenge, we will work with partners in Tanzania and Uganda. In Tanzania, we will work with the Kibongo'to Infectious Diseases Hospital, the Kilimanjaro Clinical Research Institute and the National Institute of Medical-Mbeya Medical Research Centre. In Uganda, we work with Makerere University Lung Institute and the Faculty of Social Sciences who together bring expertise in lung health and socio-anthropological research. NHS Fife bring clinical expertise in respiratory diseases and LifeArc, our industry partner whose focus is on translation: from lab-based findings through product development to patient use.